My Music Manager

My Music Manager. The 'Artist Dashboard' will allow self releasing and self managing music artists to collate, process, interpret and evaluate their career related data to better inform career strategies. Removing of arduous management tasks will ultimately free up music creatives to do what they do best...Create. As the artist you will be able to choose which elements of your career (and related data) you place in the dashboard via a series of 'Modules'. Later developments post market launch will ensure you are provided with career guidance and advice based on the trends in the platform and you will be able to manage your full career from the platform...Imagine this!

We have a dedicated product and a highly experience team in place to develop this product and intend to release the platform to market by November 2023\. The product is already beta tested on trading artists and we are developing customer facing elements of this towards website platforms and eventually app based platforms ready to change your career.